LITHO-FLUCHS: A toolbox for constraining LITHOspheric-to-grainscale controls on FLUid-roCk interactions in peridotite-hosted Hydrothermal Systems

The quantification of fluids, heat, and chemical elements, which cycle throughout our planet is essential to our understanding of Earth’s oceans, atmosphere, and deep interior, and directly impacts global-scale modelling of climate change, ocean chemistry, plate tectonics, and natural resource distribution. Peridotite-hosted seafloor hydrothermal systems (PHHSs; peridotite: mantle rock-type), located in the rocky subsurface beneath our oceans, constitute a fundamental component of this planetary plumbing system. Within these PHHSs, circulating seawater and magmatic fluids react with the surrounding rock, resulting in chemical exchanges including hydrogen-production, carbon-capture, and seafloor metal-sulphide deposits. PHHSs are therefore important, not only for their contribution to ocean chemistry and global element cycles, but also for their relevance to our understanding of green-energy resources and geo-engineering solutions needed for the Energy Transition (H2-synthesis, CO2-capture, critical metals).
Despite the recognised importance of PHHSs, knowledge-gaps concerning the processes that control PHHSs at a local-scale prevent us from robustly quantifying the geochemical, environmental, and economic impacts of PHHSs at a global-scale. Specifically, how local-scale controls of deformation, magmatism, and fluid-rock reactions dictate fluid properties (e.g., fluid-source, pH, temperature) in PHHSs remains a key challenge. LITHO-FLUCHS will address this challenge with a first-of-its-kind combination of new, state-of-the-art analytical and computational techniques that will constrain the missing local-scale controls of PHHSs, as the crucial step to quantifying their global-scale impacts. This is possible only now thanks to new samples, new techniques, and new modelling capabilities acquired and developed by our team of leading international researchers. Hosted at the University of Plymouth and University of Leeds, with supporting partners in the UK, Italy, and USA, LITHO-FLUCHS will resolve this problem through the following objectives:
Obj-1. Characterize the micro-scale relationships between deformation, magmatism, and fluid-rock reactions observed in new, unrivalled rock samples from the Atlantis Massif PHHS.
Obj-2. Quantify fluid sources and properties and their spatial/temporal relationships with deformation and magmatism from mineral geochemistry, using new, state-of-the-art micro-analytical techniques (SEM-EDS/WDS, TOF-ICP-MS, NeomaTM-LA-MS/MS-MC-ICP-MS, fs-LIBS).
Obj-3. Integrate micro-scale analyses with new numerical modelling of PHHSs to constrain the mm-to-kilometre-scale controls of deformation, magmatism, and fluid-rock reactions on PHHS fluid properties.
Obj-4. Constrain how changes to the controls of PHHS fluid properties impact element fluxes including hydrogen-production, carbon-capture, and seafloor metal-sulphide deposits.
We will develop a toolkit of new open-source analytical workflows, true state-of-the-art instrumentation, and numerical procedures/codes to spatially quantify the controls of fluid properties in hydrothermal systems across submillimetre-to-kilometre scales. More broadly, we will advance understanding of fluid-rock processes that operate in tectonic and hydrothermal settings, in both marine and continental realms, including societally-important regions of seismic and volcanic hazard and economic resource potential.
We will deliver our findings through our Digital Twin and Toolbox, providing a bespoke knowledge exchange tool fostering a legacy of next-level research to quantify the global-scale impacts of PHHSs. Our Stakeholder Advisory Board, including leading figures within minerals exploration (MMG Ltd), geo-engineering (Veema Hydrogen), and policy (International Seabed Authority) sectors will help us deliver research-impact beyond our immediate communities, ensuring we achieve maximum impact with the broadest group of beneficiaries.
Collectively, these activities will transform our understanding of the processes that control H2-synthesis, CO2-capture, and metal deposits in PHHSs. With that new knowledge, backed by our new analytical-computational workflows, LITHO-FLUCHS will change the way we think about PHHSs, unlocking the pathway to robust quantification and modelling of their global-scale impacts.